Investigating the risk of anterior cruciate ligament rupture in female athletes

The studentship will focus on investigating the anatomical and physiological differences of the female athlete, relative to the shoe-surface interaction. Our preliminary data is consistent with the literature, indicating that a better understanding of female movement will be of the utmost importance in understanding how we can isolate and integrate multiple variables, with the underlying hormone cycle meaning that some change on a day-by-day basis (e.g. joint laxity). Tracking how female movement evolves with maturation will be a cornerstone of this work, given how risk accelerates during mid-teens.

We will draw upon expertise and facilities from across the School of Engineering, providing a holistic approach to develop the first model for predicting ACL rupture risk in the female athlete.

This project will focus on developing computational modelling and practical, experimental skills. Being able to combine these techniques, as a 'digital twin', is an emerging facet of Engineering, and one that will likely create a multitude of opportunities within a sports environment.